Cybersecurity Voucher

Taylor Osborne Limited will be completing a cyber security check to ensure the data we store is secure. We will also be using expert advice to build an online client portal. This is a commitment by Taylor Osborne to continue to offer a quality service to our clients.